Towards scaleable qubits using diamond nitrogen vacancy centres

This project involves coupling diamond colour centres in single crystal membranes to optical microcavities to build efficient interfaces between coherent spin states and an optical network. Work focuses on nitrogen-vacancy centres fabricated using both ion implantation and laser writing techniques.

Key novel questions that the student will address are:
1) To what extent can open cavity coupling enhance the coupling of coherent photons from a single NV centre to an optical network, given the restrictions placed on diamond membrane thickness by the permanent dipole of the NV centre?
2) To what extent can adaptive optics be used to improve the coupling of light into an open cavity?
3) Can a pre-aligned module be developed to eliminate unwanted degrees of freedom in the cryogenic environment and allow simultaneous coupling with an array of NV centres?

Year 1 of the project consists of setting up adaptive optics and addressing question 2. Year 2 will be focused on question 1 and year 3 on question 3. The student has full use of a dedicated custom-built optical microscope, complete with laser system and cryogenics.

The project interfaces closely with our EPSRC-funded work to develop diamond nodes for network-based quantum computers, in collaboration with researchers at the Universities of Warwick, Cambridge and Strathclyde.

EPSRC Themes: Quantum Technologies, Manufacturing the Future, Physical Sciences, ICT.